HydroTrans for Hydrogen Transport: Implementation Feasibility Study

The project aims to assess the feasibility of applying the HydroTrans toolkit to optimise hydrogen transportation by rail and road for nations committed to developing hydrogen energy. The study will explore the hydrogen supply chain, from the hydrogen production to its transportation in both gaseous and liquid forms, examining key aspects such as wagon and vehicle types, safety protocols, and the infrastructure required for loading, unloading, and storing hydrogen.

The developed software toolkit, HydroTrans, has the capability to evaluate the hydrogen transportation method according to daily demand, transport technology, relative infrastructures, ,and station footprint. The software has been developed and velifeid by UoB and VangauardSTS from a number of industrial projects.

In this project an new function of the toolkit will be introduced to provide the most cost-effective and feasible hydrogen transport network for the multi-supplier and multi-targeting hydrogen transport. A test will be conduct with the hydrogen refuelling station at the Black Country Innovative Manufacturing Organisation (BCIMO) site to validate the hydrogen transportation solution proposed by the software.

A crucial focus of the project is the comprehensive analysis of different hydrogen transport methods, including compressed gas hydrogen (20MPa, 30 MPa, and 50 MPa-CGH2), liquid hydrogen (LH2), and other chemical carriers. An in-depth techno-economic analysis on various hydrogen transport technologies with different transport carriers (tube trailers, liquid trailer tanker, and railway wagons) will be conducted to evaluate their applicable scenarios in diverse geographical settings and daily demand. The analysis will involve the capacity, loading/unloading time with different systems, capital cost, labour cost, fuel cost, maintenance cost, etc.

The safety aspects also play a significant role in this study. The project will provide a comprehensive safety review, addressing risk management protocols and safety standards that must be met. The regulatory landscape for hydrogen transport will also be explored, ensuring compliance with national and international safety standards.

Moverover, the study will discuss various hydrogen generation technologies, such as green hydrogen production through electrolysis and blue hydrogen using carbon capture methods. It will cover the costs and scalability of these technologies to support the transportation infrastructure.

Finally, the project will provide an end-to-end feasibility study on the hydrogen transportation by road and rail and offer a HydroTrans toolkit on evaluation and optimisation of transportation solutions, considering the infrastructure, production, transport, and safety protocols. It will help nations make informed decisions and support global efforts to reduce carbon emissions by facilitating the hydrogen transportation.